Disrupted cortical dynamics in neuroinflammation: A role for direct chemokine modulation of synaptoc function

The project is driven by the hypothesis : Direct neuronal effects of chemokine receptor activation generate electrophysiological and cortical changes secondary to neuroinflammation. The aim is to identify novel molecular targets for exploitation through the industrial partner. The project addresses physiology and pathology; from single cells, local and distributed networks in models, through to analysis of disrupted brain dynamics in patients. The project will utilise normalo and transgenic rodents without specific cehmokine-signalling molecules (CCR5, CXCR1, ACKR1, ACKR4) in 3 models of cortical dynamics.